ICF: Automatic anatomical view classification for 12-week fetal ultrasound using machine learning

Detection of severe fetal structural disease usually occurs at the 20-week anomaly ultrasound scan, meaning that for the 3000 patients every year in the UK who choose termination of pregnancy following this diagnosis, this procedure is performed late, increasing clinical risk and impacting long-term psychological wellbeing. However, these diseases could actually be picked up at the 12-week scan, as seen in a few highly expert specialist centres. This is technically challenging because of the small size of the fetus at this stage, resulting in poorly resolved anatomical features.
This proposal aims to bridge a key gap that could unlock future research on artificial intelligence (AI) to transform fetal health screening by bringing the diagnosis forward to 12 weeks across all centres. Detecting problems this early would give parents and clinicians more time to plan care, arrange genetic testing, and make informed choices. It also allows any interventions such as termination of pregnancy to happen in a safer, less distressing way.
Over a 10-year research programme, our team has already created advanced AI tools that assist with the 20-week ultrasound scan. Our tools can automatically identify which part of the fetus is being scanned (the “standard plane”), measure growth, and support the diagnosis of structural abnormalities. In the world’s first randomised controlled trial of AI in fetal ultrasound, these tools were shown to reduce scan time and sonographer workload while maintaining diagnostic accuracy. The technology has since been commercialised through a university spin-out company, Fraiya Ltd, and is now CE-marked as a medical device.
To enable AI-assisted diagnosis at an early stage of pregnancy, we have recently collected an unprecedented prospective dataset of entire screening scan videos performed at 12 weeks. However, we cannot yet use this dataset to train disease detection models, because the data are unstructured, and not labelled for anatomical view. This project proposes to bridge this gap between unstructured data and structured, usable data, by developing an AI model that can automate this process. We can do this because of our previous work, meaning we have a highly accurate 20-week anatomical classifier that could be retrained for 12 weeks using transfer learning methods, coupled with this new, unique dataset.
Training a 12-week anatomical classifier is a high-risk and complex step, as the size of the fetus is extremely small at that stage. However, if successful, this project will remove a key barrier that currently limits research and innovation in early pregnancy screening. It will unlock the development of future AI models for 12-week anomaly detection and could ultimately transform prenatal care worldwide. By bringing diagnosis significantly forward in gestation, this work has the potential to improve outcomes for thousands of families, reduce emotional stress, and make screening more efficient and equitable within the NHS and beyond.